DPFS Resource Request (Cardiff University/Bristol University SARTRE):A core protein production facility

There is an essential need for new treatments to fight infectious and inflammatory diseases. This proposal will provide essential core facilities that will allow scientific discoveries to be more rapidly realized in clinical treatments. One of the problems in drug development is the amount of time to bring a scientific idea to the clinic. By centralizing resources across the cardiff/Bristol Alliance this should allow researches in both universities to engage in more collaboration and thereby more rapidly take ideas and realize them as novel treatments.

Technical abstract
The current application seeks funding to support the establishment of a core protein production facility that will support the translational objectives of the Cardiff University/Bristol University Severnside strategic alliance (SARTRE). Based within the existing core facilities portfolio at cardiff University, School of Medicine (Central Biotechnology Services) this protein production facility will address a significant bottleneck in progressing protein and peptide-based therapeutics through the translational pipeline by providing medium scale rapid production (to pre-GMP standard) of high purity proteins for early and late phase proof-of-concept studies. It will thus provide a central resource across the Severnside Alliance that will underpin current and significantly facilitate the development of therapeutics and diagnostic in our identified areas of research excellence.